Composite Consolidation Quality Ex- Situ Development for In-Situ Visualisation

This project uses the expertise of the Henry Royce Institute at the University of Manchester to enable Acorn2Oak Innovation Solutions Limited to optimise Composite Component production for Cost-Effective Medium- to High-Volume applications. This is achieved by enabling efficient in-process quality control of the Component Forming Process for speed up production rates, reduce tooling and quality costs, This project will enable cost-effective integration of advanced solutions in engineering, materials, and manufacturing techniques for the benefits of the UK Economy and Global Standing as world class manufacturers.